Flexible and scalable digital-twin platform for enhanced production efficiency and yield in battery cell production lines

Li-ion batteries are fundamental components for the energy transition of the European eco-system. Currently Europe lags behind Asia
in terms of Li-ion battery cell manufacturing and more than 90% of the world's production takes place in China, Korea and Japan. To
overcome this situation, there is an ambitious ramp-up plan of 25 new gigafactories in Europe with an expected value of €35 billion
by 2030. However, in the ramp-up phase of these Gigafactories, a massive production of defects is expected, between 15% - 30%. The
new European Gigafactories will also bring demand for €150 bn of battery manufacturing equipment. To support this demand, the EU
production equipment industry needs to fill the current knowledge gap and gain competitiveness towards Asian providers, grounding
on its world-wide leadership in high-tech, green technologies, enhanced by industry 4.0 digital solutions, exploiting the European ZeroDefect Manufacturing paradigm. The objective of BATTwin is to support this scenario by developing a novel Multi-level Digital Twin
platform towards Zero-Defect Manufacturing in battery production, that will reduce defect rates in battery production lines. The solution
integrates four pillars, namely (i) a multi-sensor data acquisition and management layer, supported by data semantics through a Digital
Battery Passport data model, (ii) process-level digital twins, modeling the critical stages of electrode manufacturing, cell assembly and
conditioning through multi-physics, data-driven and hybrid approaches, (iii) system-level digital twins, based on simulation and analytical
modeling, (iv) user-centric, goal-driven digital twin workflows, increasing the explainability of digital twins and driving the user in
system design and control. The approach will be tested in two industrial pilots producing different battery chemistries and geometries,
validating the flexibility and scaleability of the approach towards Zero Defect European Gigafactories.